OPERating Analytics for elecTrical appliancEs (OPERATE)

"The ""Internet of Things"" offers appliance manufacturers a valuable opportunity to improve their understanding of post-production product performance and user interaction. Innovations such as smart sensors, cloud computing and data analytics can all support increased profitability by enabling new services, improving product design and potentially facilitating orchestration of new, circular business models. Yet at present only 35% of manufacturers globally are exploiting these technologies, and even those that do are limited to dispersed insights.

To address this market need, and exploit the opportunities of the IoT for UK manufacturers, UK SME Green Running propose their patent-pending OPERating Analytics for elecTrical appliancEs (OPERATE) solution. Leveraging strong in-house expertise of electrical monitoring-derived insights, machine learning algorithms and data analytics, Green Running's technology agnostic solution offers a comprehensive range of product/user insights with which manufacturers can improve their profitability.

This 9 month industrial research project, including a 3 month participant trial in partnership with one of the UK's leading consumer appliance brands will help validate OPERATE's full functionality, evidenced by a robust data set, and refine the customer proposition to ensure the optimal business model for exploitation."